Deep PDE Solvers for Modelling Muscle and Brain Machine Interfaces

The development of human machine interfaces is a field that is highly reliant on simulations of the underlying biophysics. Currently these models are mainly based on classical methods of solving PDEs which have difficulties simulating complex biophysical systems. However, a new generation of deep energy minimisation methods shows promise as an alternative. The aim of the project is to investigate the potential of these new approaches.